Supporting complex legal and commercial decision making through Data Science

The application of Data Science, and in particular Artificial Intelligence are having profound and enduring impacts on the operations and structure of the legal profession. Within this context, this project will develop and apply new Data Science to solve previously complex or intractable legal and commercial problems: unlocking value and business opportunities from the combination and analysis of multiple data sources.

Key words: legal decision-making, data science, AI, computational argumentation